Hierarchical High Dimensional Clustering for Network Security

Network security is an area of critical importance in terms of data protection and maintenance of services, which in turn affects every industry ranging from finance to medicine to communications. The World Economic Forum has just published "The Global Risks Report 2017" and lists cyberattacks as one of the biggest risks of any type in terms of both likelihood and impact; in terms of impact it is rated as the biggest technological risk we face.

The aim of the proposed project is to develop a software-based solution for network monitoring and security. This solution would be an adaptation of the software architecture, algorithms and expertise developed for the LHC ATLAS experiment trigger system under STFC funded research at University of Sussex.

Following proof-of-concept work in partnership with industry and further software and IP development we will be pursuing routes to commercialisation. The commercialised software will benefit businesses in UK economy through prevention of network attacks.